HUG -Highly conductive Ultraflexible Graphene

The development of graphene technology that can be commercialized in the near and medium term is at the core of UK and world-wide investments. Demonstrators and proof of concept devices based on graphene technology have already shown the potential of graphene in flexible electronics. However, its practical application in end-user products such as foldable displays still needs to be proven. Graphene's processability on a large scale and integration in a functional active matrix is yet to be addressed. This project will evaluate the feasibility of using graphene dispersions as flexible conductive electrodes for plastic electronics, securing a new manufacturing route for foldable displays in end-user applications like smart phones and tablets. The end result of the project will be a flexible active matrix array using graphene as a flexible conductive electrode that can be used to drive electrophoretic (EPD) and organic light emitting diodes (OLED) displays.